Investigating the role of symptom severity on health economic outcomes

The context of the research
Emerging evidence supports the exsistence of a symptom severity mapping during the transmission of the respiratory diseases, meaning that the symptom severity of an infectious individual affects the symptom severity of those they infect. A symptom severity mapping has not been explored using mathematical models of infectious diseases, so this paper aims to fill the gap in literatire and further research into immunological responses to respiratory diseases to determine how symptoms develop after infections and the factors that play a crucial role.
The aims and obejectives of the research
This project aims to determine the likelihood and extent of a symptom severity mapping through a review of the litertature and an exploraion of data required for parameterisation. These results will then be used to invesitgate the implact of a ymptom severity mapping onhealth economic outcomes in various scenarios.
The novelty of the research methodology
Although compartmental ODE models for respiratory diseases are widely used, differentiating between symptom severity levels has only become widespread recently, witnh the COVID_19 pandeimic leading to focus on asymptomatic transmission. Whilst these models account for differeing transmssion rates of infectious periods across sympom severity levels, there are no models that invesitgate the impact on subsequent symptom severity. The novelty of the research method comes from the inclusion of a symptom seveity mapping between n seveity levels for which the dependnace on infector severity can be varied.
The potential impact, applications and benefits
The primary focus will be exploring the impact of symptom severity mapping on health economic outcomes. Such mapping might lead to changes in the cost-effectiveness of specific policies, leading to a recommendation of interventions that could save more lives and cost less for governments or health care services. This project may motivate further research into the mechanims of respiratory disease transmission to determine the extent to which a symptom severity mapping exsists.
How the research relates to the EPSRC remit
This research falls into the Mathematical Sciences research area, specifically mathematical biology. The project will use novel applications of exsisitng techniques to improve mode;s of disease spread at a population-wide level.
External Partner
UK Health Security Agency

Potential impact
In the 2018 Government Office for Science report, 'Computational Modelling: Technological Futures', Greg Clarke, the Secretary of State for Business Energy and Industrial Strategy, wrote "Computational modelling is essential to our future productivity and competitiveness, for businesses of all sizes and across all sectors of the economy". With its focus on computational models, the mathematics that underpin them, and their integration with complex data, the MathSys II CDT will generate diverse impacts beyond academia. This includes impacts on skills, on the economy, on policy and on society.

Impacts on skills.
MathSys II will produce a minimum of 50 PhD graduates to support the growing national demand for advanced mathematical modelling and data analysis skills. The CDT will provide each of them with broad core skills in the MSc, a deep knowledge of their chosen research specialisation in the PhD and a complementary qualification in transferable skills integrated throughout. Graduates will thus acquire the profiles needed to form the next generation of leaders in business, government and academia. They will be supported by an integrated pastoral support framework, including a diverse group of accessible leadership role models. The cohort based environment of the CDT provides a multiplier effect by encouraging cohorts to forge long-lasting professional networks whose value and influence will long outlast the CDT itself. MathSys II will seek to maximise the influence of these networks by providing topical training in Responsible Research and Innovation, by maintaining a robust Equality, Diversity & Inclusion policy, and by integration with Warwick's global network of international partnerships.

Economic impacts.
The research outputs from many MathSys II PhD projects will be of direct economic value to commercial, public sector and charitable external partners. Engagement with CDT partners will facilitate these impacts. This includes co-supervision of PhD and MSc projects, co-creation of Research Study Groups, and a strong commitment to provide placements/internships for CDT students. When commercial innovations or IP are generated, we will work with Warwick Ventures, the commercial arm of the University of Warwick, to commercialise/license IP where appropriate. Economic impact may also come from the creation of new companies by CDT graduates. MathSys II will present entrepreneurship as a viable career option to students. One external partner, Spectra Analytics, was founded by graduates of the preceding Complexity Science CDT, thus providing accessible role models. We will also provide in-house entrepreneurship training via Warwick Ventures and host events by external start-up accelerator Entrepreneur First.

Impacts on policy.
The CDT will influence policy at the national and international level by working with external partners operating in policy. UK examples include Department of Health, Public Health England and DEFRA. International examples include World Health Organisation (WHO) and the European Commission for the Control of Foot-and-mouth Disease (EuFMD). MathSys students will also utilise the recently announced UKRI policy internships scheme.

Impacts on society.
Public engagement will allow CDT students to promote the value of their research to society at large. Aside from social media, suitable local events include DataBeers, Cafe Scientifique, and the Big Bang Fair. MathSys will also promote a socially-oriented ethos of technology for the common good. Concretely, this includes the creation of open-source software, integration of software and data carpentry into our computational and data driven research training and championing open-access to research. We will also contribute to the 'innovation culture and science' strand of Coventry's 2021 City of Culture programme.